Manchester Metropolitan University and Jeff Gosling Hand Controls Limited

To design and manufacture a new-to-market, multi-input platform for driver interface with vehicle controls, and embed new design and manufacturing capabilities within the business, to meet existing and emerging new business opportunities.